ATLAS Upgrade R&D 2016

Refer to ATLAS-UK upgrade proposal to PPRP: "UPGRADING THE ATLAS EXPERIMENT FOR THE LUMINOSITY FRONTIER AT THE LARGE HADRON COLLIDER" PPRP meeting, September 2012.

Potential impact
Refer to ATLAS-UK upgrade proposal to PPRP: "UPGRADING THE ATLAS EXPERIMENT FOR THE LUMINOSITY FRONTIER AT THE LARGE HADRON COLLIDER" PPRP meeting, September 2012